AI Powered Cloud Vision Mixing for the online event industry

Large scale online virtual events and webinars have become a critical aspect of presenting and communication information to large audiences, with explosive growth in demand driven by the Covid pandemic.

Such events comprise a constantly varying mix of information streams from presenter webcams, video streams, presentation slides and panel discussions, as well as various attendee interactions and activities. Behind the scenes event production by trained production engineers ensures all attendees receive an interface layout that allows the to make sense of what is going on at any given time.

This project seeks to automate the vision mixing process using artificial intelligence to quickly and accurately select the most appropriate layout mix live, removing the need for a human production crew for every virtual event (which is a huge growth barrier) and reducing the cost of service to our customers.